RF Antennae Materials For Harsh Environments

Inductive & RF measurement technologies use etched or wound components to transmit, receive & process electromagnetic signals. Currently, these components restrict the technology''s scope of application due to their limited temperature range, chemical resistance, mechanical strength, stability etc. Advanced materials (notably multi-layer conductive ink arrays on insulating substrates) have the potential to dramatically change the technology''s scope of commercial use by enabling superior environmental resilience and performance. This applied research project will enable new materials and production technqiues to be developed for high performance RF & inductive antennae, targets & systems in hostile environments.